Administrative Data Research UK - Data Access and Engagement Programme

ADR UK (Administrative Data Research UK) is a partnership transforming the way researchers access the UK’s wealth of public sector data, to enable better informed policy decisions that improve people’s lives.

By linking together data held by different parts of government, and by facilitating safe and secure access for accredited researchers to these newly joined-up data sets, ADR UK is creating a sustainable body of knowledge about how our society and economy function – tailored to give decision makers the answers they need to solve important policy questions.

ADR UK is made up of three national partnerships (ADR Scotland, ADR Wales, and ADR NI) and the Office for National Statistics (ONS), which ensures data provided by UK government bodies is accessed by researchers in a safe and secure form with minimal risk to data holders or the public.

The partnership is coordinated by a UK-wide Strategic Hub, which also promotes the benefits of administrative data research to the public and the wider research community, engages with UK government to secure access to data, and manages a dedicated research budget.

ADR UK is funded by the Economic and Social Research Council (ESRC), part of UK Research and Innovation.
To find out more, visit adruk.org or follow @ADR_UK on Twitter.
The Department for Education is keen to enable external researchers to access their data and increase opportunities to improve research value. The Department’s vision is to connect those with an interest in using education and linked data with clear research interest and priorities to drive up policy relevance of analysis carried out.

The Department for Education aim to enable greater policy impact through improved focus, timeliness and communication of research products. This project will allow the Department for Education to improve data access and increase dialogue between government policy and analytical teams and accredited researchers.